Evoque_e

The Evoque_e project will design and develop innovative hybrid and electric propulsion systems, integrated structures, power electronics, electric drives and energy optimisation.
The project will deliver a technology platform which is scaleable, configurable and compatible.
The collaboration of partners is led by Jaguar Land Rover, established large companies and 1st tier suppliers: GKN Driveline (GKN), Zytek Automotive, AVL Powertrain UK Ltd (AVL), TATA Steel and Johnson Matthey (Axeon). Three innovative SMEs: Delta Motorsport, Drive System Design (DSD) and Motor Design Ltd (MDL). Plus three leading Universities: Cranfield University, Bristol University and Newcastle University. For the first time, this unique project develops an integrated approach to system development and optimisation, from design to testing, encompassing three technology vehicle demonstrators: Mild Hybrid Electric Vehicle, Plug-in Hybrid Electric Vehicle and a Battery Electric Vehicle. All vehicles will be based on the Range Rover Evoque platform optimised for high volume production and capable of delivering benchmark performance in terms of cost, weight and sustainable use of materials.